ColdCycle: High efficiency quantum cryostat

**ColdCycle** will deliver the world's first innovative ultra-high efficiency cryostat that will enable cryo-electronics at scale inside the cryostat to control silicon qubits at scale. The innovation will improve efficiency and cooling power, while removing the need for complicated wiring looms. It will deliver more compact quantum cryostats suitable to fit into server racks.